Manchester Metropolitan University and Packaging Automation Limited

To embed Industry 4.0 (I4.0) capabilities improving digital communication internally and with all customers' machines. To gather a total continuous view of machine performance assessing trends and predicting the need for maintenance in advance of breakdowns to provide world-class support and minimise costs.